Pandemic literacy and viral zoonotic spillover risk at the frontline of disease emergence in Southeast Asia to improve pandemic preparedness

‘Health emergencies usually stem from inconspicuous local contexts where emerging infectious pathogens may cross spillover boundaries from wild animal reservoirs to intermediate or focal hosts. Understanding these host-pathogen-environmental dynamics within complex social-ecological systems is crucial for global health security. The EU-funded PANDASIA project will address these issues and develop models to predict socio-ecological drivers of viral spillover and disease emergence. Using real-world data, it will pioneer a community co-developed pandemic preparedness and prevention literacy intervention. The goal is to improve community engagement and reduce the risk of future health threats by reducing the burden of zoonotic spillover on human health. Understanding the complexity of spillover mechanisms at local levels in biodiverse hotspots, such as Southeast Asia, is important to improve European and global pandemic preparedness’.